Coastal and Oceanic Measurements of Halocarbons in N. Australia & the Maritime Continent

We plan to deploy a ground-based instrument at a coastal site near Darwin in collaboration with the Australian Bureau of Meteorology (BoM) for 2 years and at a site deeper in the maritime continent for over 1 year. Measurements of a range of very short-lived halocarbons will be made in the marine boundary layer of a region where very few measurements have been reported, thus gaining valuable information about the spatial, annual and interannual variations in the concentrations of VSLS. VSLS can be rapidly lifted into the upper troposphere and lower stratosphere in strong convective systems where they could be an important component of the supply of reactive halogens which can deplete stratospheric ozone. This research will help to quantify the importance of this mechanism.